Recovery and Reuse of Battery Materials for Low Carbon Battery Pack Demonstrator

The UK is at the forefront of the transition to an electrified transport sector. However, this transition is dependent on the global market for battery raw materials, with China responsible for the refining of 60-70% of lithium and cobalt found in batteries. Such concentration presents a risk to security of supply, while sustainability factors are also becoming a growing concern for the EV industry.

Through this collaboration, Altilium and JLR will address this challenge, through the integration of Atilium's technology into the UK battery supply chain and?delivery of a carbon reduction technology in BEVs.